Investigating the feasibility of a new AI driven innovation that support self-management of mental wellbeing

Mental health includes our emotional, psychological, and social well-being. It affects how we think, feel, and act. It also helps determine how we handle stress, relate to others, and make healthy choices.

However, with the impact of COVID, war in Ukraine and growing economic downturn there is a growing mental health crisis which the NHS was already unable to cope with, leading to an unsustainable backlog.

Our unique ring trigger device delivers our patented treatment, Active-Biofeedback, personalised by the 12 physiological, behavioural and environmental sensors. The therapy uses light, sound and tactile cues personalised through a biofeedback system to help people relax, unwind and distract from their anxieties.

One in four adults' experiences at least one diagnosable mental health problem in any given year. Mental health problems represent the largest single cause of disability in the UK. The cost to the economy is estimated at £105 billion a year -- roughly the cost of the entire NHS. Anxiety Disorder market size is projected to reach $13.03bn by 2027 and stress management market is expected to reach $20.6bn by 2024\.

We require funding to conduct feasibility research into the user acceptance of the innovation to support self-management of mental wellbeing due to economic downturn, rising commodity costs and reduction in global investment. The current economic climate means that there is a high risk associated with this project which there is little appetite for at this time.

However, there is an urgent global clinical need to support patient suffering from mental health issues. This grant funding will allow the business to accelerate development of the stress and anxiety product at a time when mental health issues are rising - due to the exact reason why public funding is needed.